Discovering Large Samples of Gravitational Lenses

Gravitational lensing occurs when two galaxies are closely aligned on the sky. The mass of the foreground galaxy warps spacetime and deflects the light from the background galaxy as it passes. If the deflection is large enough, multiple images of the background galaxy are seen. These systems allow us to answer fundamental questions about the formation of galaxies and the large-scale properties of the Universe, but only a few hundred gravitational lenses are currently known. This project will use new data from the Euclid satellite and the Vera Rubin Observatory to discover 10000 gravitational lenses. Finding these lenses in these huge datasets will be a challenge: there are a million other objects per lens. You will therefore use machine learning methods to accurately identify the lenses and reject the non-lenses.